Bournemouth University Higher Education Corporation and Bluestar Software Limited KTP 23_24 R3

To develop novel Artificial Intelligence solutions for law enforcement agencies to automatically assess the value of evidential material to assist in the investigative process and improve the detection of crime. To extend the capability to derive risk and predictive modelling to shape resource planning and deployment.